Optimum Weight Loss (OWL)

Obesity can have a severe impact on health; increasing the risk of type 2 diabetes, some cancers (e.g. breast cancer, colon cancer) and heart disease. It can impact upon quality of life and can often trigger depression. Metabolic syndrome (combination of diabetes, high blood pressure and obesity) – puts individuals at a greater risk of heart disease, stroke and other conditions affecting blood vessels. It is estimated that there are ~35,000 obesity related deaths in England in each year, accounting for 1 in every 16 deaths (NHS Choices). Modest weight loss yields clinically significant benefits; weight loss of 10% of less can improve the complications most commonly associated with obesity. The concept of consuming fewer calories to lose weight is well known and understood. The project will provide a cost effective measurement of how many calories a person requires. The device will accurately measure metabolic rate. Treatment (calorific intake and exercise regime) will be tailored accordingly.